Cyber Security application

Horus Security Consultancy Ltd has developed a bespoke online system for the case management of sensitive security screening records. This platform enables client users to efficiently create, monitor and check the final results of screening candidates anywhere in the world, whilst ensuring best practice in data protection and compliance.